The University of Newcastle upon Tyne and Evince Technology Limited

To develop a capability to model diamond based electronic devices based on Evince Technologies embedded field emission device architecture.